A cutting edge digital platform that revolutionises the current business model for the Point-of-Purchase Display industry

"Point-of-Purchase Display (POPD) Signage is regarded as a powerful customer experience medium and an integral part of an enhanced consumer environment. POPDs positively impact customer purchase consideration, building excitement around the product, and can also be a key driver for higher overall purchase satisfaction. Despite the market being valued at €46 billion, the business model for the demand supply of POPDs remains complex and fragmented across a wide range of stakeholders. The duplicated and interrelated nature of the supply relationships results in a failure to fully deliver the POPD core objectives: marketing consistency, improved distribution efficiency, and cost control to maximise ROI.

There is a clear business opportunity for an all encompassing digital platform that connects the gaps in the POPD supply chain business model and generates cost efficiencies right across this chain. VOX Digital Partners Ltd has developed VOXPOP, a cutting edge digital platform that facilitates an innovative new business model for POPD demand supply. VOXPOP eliminates the inherent disadvantages of existing supply dynamics and disparate solutions. It seamlessly integrates Brands, Retailers and POPD Service Providers into one streamlined horizontal supply chain, providing a truly disruptive innovation to a multi-billion Euro market."